Bangor University and Stockomendation Ltd

To develop advanced quantitative financial models and an analytic framework to allow Stockomendation, the only officially recognised FinTech50 firm in Wales, to accelerate the development of a global sophisticated platform and improve customer experience.